Optimal Railway Network Maintenance

The UK railway comprises of 20,000 miles of track and over 40,000 bridges. Much of the infrastructure is aging and, in order to satisfy the future demand for passenger and freight transport, will experience increased traffic densities and loads. The maintenance of such systems, to ensure a safe and reliable service restricted by limited financial resources, is a significant challenge and needs to be carefully managed. Computer models are used to relate the future state of any asset (track, structures, signalling, electrification, communications etc) to the whole life costs when any maintenance strategy is adopted. To make best use of the financial resources available to maintain the railway network, decisions need to be made on a whole life, whole system basis. The assets feature dependencies between them such as common budgets, common possession time, common inspections and the ability to take advantage of opportunities where the condition of one asset provides the chance to carry out work on another. This produces large scales models and the objective of this project is to develop an optimisation framework to select the best maintenance and renewal strategies across the extensive asset base.
Through our Strategic Partnership with Network Rail, this project aims to develop an optimisation software to support the decision making to set the 'best' asset maintenance strategy.